Domestic Catalytic boiler module bridging the gap to a hydrogen network

Domestic heating accounts for approximately 14% of the UK's CO2 emissions, with about 85% of homes using gas-fired boilers to provide heating. There is a real need to reduce household CO2 emissions to meet the Government's Net Zero Targets by 2050, as set out under the Climate Change Act.

The use of hydrogen gas in domestic boilers to heat homes is one of the routes to decarbonisation, detailed in the UK Hydrogen Strategy. This could involve the use of either 100% hydrogen gas or a blend of natural gas and hydrogen.

The use of hydrogen could cause a number of issues with domestic boiler systems:

-Hydrogen gas burns with a higher adiabatic flame temperature than natural gas, which means that boiler components will need to be engineered for more extreme conditions.

-The higher flame temperature is likely to increase the amount of nitrous oxide (NOx) generation, which could be as high as about 39%, with an "averaged" increase of 8%.

The presence of NOx could lead to health issues, especially in densely populated areas, where there is a high concentration of boilers. We need a method of adapting existing central heating systems to make them compatible with hydrogen as a fuel source.

We have developed a unique heating system, based on catalytic combustion technology, capable of being retrofitted to existing gas boilers. A key advantage is its compatibility with existing domestic heating infrastructure, such as pipework and radiators.

In this project, we will build a demonstrator unit to prove our concept, operating it under "real world" conditions to understand and measure performance. We will then use this information to scale up the design and manufacture of these units, as an enabler to widespread adoption of our novel technology.